Validation and Experimental Capabilities (VALEX)

The main goal of this proposal is to develop and enhance experimental aerodynamics capabilities in the UK both by developing experimental competences in the field of high speed and low speed aerodynamics and by developing testing and model manufacturing technologies within the wind tunnel facility.
There are two main objectives in this project:
To advance the testing capabilities within the UK for the Filton Low Speed Wind Tunnel, ARA Transonic Wind Tunnel and the Airbus Noise Technology Centre based at Southampton University in order to maintain and increase their key roles in the UK in delivering high quality experimental aerodynamics data to their customers.
To advance the model manufacturing capabilities within the UK. Various techniques and equipment will be developed in state of the art manufacturing in order to enhance overall capability in advanced model design and manufacturing processes and techniques.